'How can we ensure older workers remain engaged members of the workforce?'

In this country, as well as in many other countries in the
developed world, we have what is termed an ageing population,
that is the age distribution within the population has shifted
because of an increase in life expectancy, accompanied by a
decrease in birth rates. Moreover this incidence has led to a
purported looming pensions crisis, with not enough workers alive
to financially sustain our older generations in their retirement. Yet
a potential solution to this concern is to promote longer working
lives in this country. However, if we are to encourage older
workers to remain in the workforce then it is vital to explore
potential obstacles to this ideal, as well as ways in which
organisations can ensure older employees stay motivated and
engaged. Correspondingly, research (Toossi, 2009) has revealed
that one potential barrier to this concept is the prevalence of age
stereotypes in the workplace, which have been shown to have a
number of detrimental effects on employees, including increasing
their intention to retire. (Gaillard & Desmette, 2010).